Using AI and Machine Learning Approaches to Predict Multi-Stage Cyber-Attacks

The PhD project will research future AI and machine learning methods to predict multi-stage cyber-attacks. Modern cyber intrusion and attacks are often delivered and achieved in multi-stages. Among these multi-stage cyber-attacks, multi-stage malware attacks or multi-stage malware attacks bundled up with other types of attacks are very common. Famous examples include the 2017 NHS cyber-attack, and the same families of malware attacked over 200,000 computers all over the world. The increase of these attacks becomes significant threats to the future cyberspace and digital world. AI and machine learning methods, particularly deep learning, have proven effectiveness in automatically classifying objects and predict their groups and associations. This project will develop AI approaches to identify multi-stage malware attacks and how the different stages are associated within the same attack. Such knowledge will be used to forecast which malwares are likely to be seen in the near future given the malware detection data.